Applying Adiabatic Logic to the eSi-RISC CPU

Static CMOS circuit design is ubiquitous in digital ASICs and SoCs, and is preferred over other logic families due to its low power consumption. However, power consumption is still a problem for many battery powered devices using static logic and the problem of dark silicon is predicted as CMOS scaling continues. An alternative, yet commercially unexploited circuit design style is adiabatic logic, which has been shown to demonstrate up to an order of magnitude lower power consumption. This project will be to determine the feasibility of using adiabatic logic within a commercial CPU.